The MIRACLE Consortium: Modelling the Universe - From Atomic to Large Scales Structures

The MIRACLE High Performance Computing supports high-end computing in astrophysics, covering the following projects: * the optical properties of small molecules; * 3D radiative (magneto)-hydro-dynamical simulations of stellar formation, * stellar structure and evolution; * astrochemical simulations in 3D physical simulations, especially the polymerization of astrophysical dust particles; * catalytic and optical properties of astronomical dust candidates; * 3D spectral line and continuum radiative transfer; * 3D simulations of planetary atmospheres and extra-solar planetary atmospheres and * full hydro-dynamical simulation of the intra-cluster medium.